The Influence of Status on the Formation of Cultural Memories in Rome's Fora

Memory is a fundamental component of identity for individuals and their cultures. The ideas most prominent in our memories colour our perception of ourselves and our cultures, as indicated by the seminal works in memory studies by Halbwachs (1950) and subsequently by Jan (2011) and Aleida Assmann (2015). Memory is, however, conditioned by an individual's unique experiences, and more recent studies on memory, such as Erll (2011), have proposed the theory of 'travels of memory', suggesting that memory evolves over time. This thesis will further nuance our understanding of memory by acknowledging the impact of social status on the formation of memory. The fora at the centre of imperial Rome - the subject of recent archaeological investigation - allow a unique opportunity to investigate the interaction of status, place, and time in the formation of cultural memory.

Journeys through the Roman fora varied greatly for people of different social statuses: the elites of Rome dealt primarily with the legal and religious institutions of the fora, such as in the Basilica Ulpia in the Forum of Trajan; whilst non-elites conducted their business in other areas connected with certain types of commerce, and so they had little business in the Forum of Trajan, a place which celebrated the Dacian victories and the individuals responsible. The senators' cultural memories were accordingly influenced by the lieux de mémoire in the Forum of Trajan which evoked Rome's military glory whilst also promoting intellectual prowess through the libraries in the Basilica Ulpia and the statues there, but Romans of lower social statuses were not influenced as strongly by such values because they did not interact with these lieux de mémoire as frequently as the senators did. Thus, the cultural memories of different social groups diverged, with each group valuing different cultural memories due to more frequent interactions with the lieux de mémoire which evoked them.

This project will investigate how these different experiences of the Roman fora influenced the cultural memories of different social groups, particularly new immigrants to Rome, in an attempt to recognise the differences in cultural memories and identities for different social groups in Rome, offering a unique approach to understanding the heterogeneity of the Roman people. I will:
introduce a new approach to studying the impact of status on memory combined with the latest theories from memory studies and topographical evidence from the Forum Romanum and the imperial fora in Rome from the construction of Caesar's Forum in 51 BC up to the end of the Severan dynasty in AD 235;
use emerging epigraphic and archaeological evidence from Rome's fora, particularly from the ongoing excavations in Caesar's Forum, to map the pathways used by individuals of different statuses to reach their places of business;
build on theories of the reception of Roman public space expounded foremost by Russell (2016), and analyse the memories which were evoked throughout the fora to better understand the resulting conceptions of Roman culture for different groups at various times throughout the development of Rome's fora.

Having written my MA dissertation on memory in the Forum Romanum, my background in memory studies and my experience consulting topographical sources for such rich areas as the Roman fora in a variety of languages have put me in a strong position to approach this project with expertise, which is imperative given its interdisciplinary nature. In spring 2023, I attended the British School at Rome's City of Rome postgraduate course, which gave me practical experience of Rome's topography through an intensive programme of site visits and seminars. This has enhanced my ability to approach and interpret archaeological sites, skills which I will employ frequently throughout this project.